Does food insecurity effect food-related cognition?

A large proportion of the world's population live in poverty.
The adverse conditions in which these individuals live
affects their health, behaviour and cognition. However,
most existing literature focuses on the deficits of people
in poverty and not on their potential strengths, which may
result from the evolutionary pressure to adapt. Many
people who live in poverty do not have security in their
food supply and may have to adjust their behaviour in
response to this.
The research proposed here aims to address the
question 'Does food insecurity strengthen any aspects of
food-related cognition?'. It would aim to work with a broad
sample of participants who have and have not
experienced food insecurity, and would do so at low cost.
It would utilise behavioural ecological theory alongside
evolutionary theory to answer pertinent psychological
questions, that have previously been overlooked.
Identifying and understanding potential strengths of
people in poverty has significant implications for public
health, interventions and education, as well as for
psychological theory surrounding the effects of poverty
and the existing body of literature on this topic.